Birmingham Centre for Immune Regulation

Technical abstract
The mission of the Centre is to gain a better understanding of the regulation of the immune response with a view to developing strategies to augment beneficial responses and limit harmful responses leading to disease. The distinctive feature of research in the Centre, that unifies its component programmes, is its focus on microenvironmental factors controlling lymphocyte responses. Elucidation of these basic mechanisms is targeted to selected diseases with a particular focus on immune factors in auto-immune and inflammatory disease in joints, liver and kidney, and on chronic bacterial and viral infections in man. This is achieved by incorporation into the Centre of groups working on basic mechanisms alongside those investigating disease specific processes. In support of its mission, the Centre has the key aims of providing a well found research environment with state of the art technologies and a training environment in which young scientists and clinicians can gain experience in a wide range of cellular, molecular and in-vivo techniques in immunology. The Centre supports research in 6 themes: 1. Mechanisms in lymphocyte development, 2. Induction and regulation of immunity in secondary lymphoid tissues, 3. Resistance and susceptibility to tuberculosis, 4. Inflammatory joint disease, 5 Inflammatory disease in liver and kidney, 6. Cellular immunity to viral and tumours.

Each of these themes has programme and other grant support with 21 established PIs, 10 early career researchers, over 50 post doctoral research fellows and over 20 technicians and a total grant awards of over £40m and annual grant income of about £6m.